London Freight Mapping and End User Solution

A considerable portion of congestion and pollution is linked to freight traffic on the UK’s roads and more particularly, to wasted or unnecessary mileage attributed to the lack of accurate road restriction information available to freight companies whilst route planning and when the vehicle is actually on the road network. This contributes to wasted mileage, congestion and increases in CO2 emissions and also economic impact on freight operators in terms of increased fuel costs, lost drivers hours and fines.
The INFORMED project aims to address the information gap by developing the most reliable and accurate Freight Repository through data collection from Local Authorities, and develop external data services to manage data dissemination to 3rd Parties.
The project aims to develop the first dedicated web based Freight Journey Planner on the TfL website (incorporating the Freight Repository data) to help transport managers improve the route planning and scheduling of their fleets.
Finally, the project will integrate the Freight Repository data into a commercial vehicle navigation system and build a connected service to deliver routes generated in the Freight Journey Planner directly to the navigation system. This will be the first ‘end to end’ solution developed specifically for the freight industry.